Preference elicitation and aggregation in participatory budgeting

Preference elicitation and aggregation in participatory budgeting
Participatory budgeting (PB) is a form of direct democracy where citizens vote to decide how to allocate a portion of public spending among various projects, often through an online platform. This system was pioneered in 1989 in Brazil, and has spread all over the world in the following years. For a recent example from the UK, last year local governments in Scotland reached a target of allocating 1% of their budgets in a participatory manner. Exploring alternative methods of governance like PB has only become more relevant in recent decades as flaws of traditional representative democracies have emerged, causing younger generations to become less and less satisfied with this system of government. The computational side of PB, which I will focus on, sits within the EPSRC area of theoretical computer science, focusing on the creation and analysis of algorithms to solve multifaceted problems in computational social choice.
PB involves a set of costly projects being proposed, discussed, and narrowed down by the community before a subset of these is voted on to be funded. These projects can be discrete, such as building a particular bridge (which can be either fully funded, or not at all) or continuous, for instance deciding how much of the budget to allocate to healthcare spending. Due to one or more budgetary constraints, not all projects can be funded, or funded fully. The voting stage has received the most attention in literature, and involves deciding how to elicit citizens' preferences and developing methods to aggregate the resulting votes. I will consider both of these voting stage constituents in my research, but it is important to note that they are intertwined - the form of the elicited preferences will affect how we might want to aggregate them, and vice versa.
One aspect of my work will involve determining the best way to model and elicit voters' preferences. The most general way to model preferences in the PB context would be to consider the set of all feasible allocations and have our agents provide an ordinal ranking of these, or assign a cardinal utility to each. However, there can be exponentially many allocations in the discrete setting, and uncountably many in the continuous one, which motivates imposing some kind of structure on agents' preferences, and providing a more tractable way to elicit them. At the same time, a simple method like ranking the set of projects doesn't necessarily capture the nuances of the setting, like projects having different costs and potential complementarities. My research would aim to determine the best method for preference elicitation that balances the cognitive load of the participants with expressiveness. This could, for instance, be achieved indirectly through delegation, where voters would be able to transfer their voting power to more knowledgeable participants.
The other piece of the voting stage puzzle is deciding how to aggregate the preferences we elicit. Some normative ideas that can be considered here include making sure that the outcome of the PB process is fair to the voters, computable (preferably in polynomial time) and efficient. One popular notion of fairness for the setting is justified representation - the idea that for any fraction of voters whose preferences are sufficiently aligned, an equal or greater fraction of the budget is spent on projects that this group approves of. An important open question in this field, which I endeavour to address, is determining the optimal way in which to define justified representation, particularly for more complex voting methods and for groups that less than perfectly aligned.